IN-GROUND: Inexpensive monitoring of Groundwater pollution in Urban African Districts

This study will allow collaboration between researchers in Tanzania and the UK to develop and test an inexpensive biosensor for the on-site, real time, monitoring of urban groundwater quality. The biosensor will be able to detect water pollution emanating from different sources such as pit latrines.

The project will focus on monitoring urban areas, as latrine coverage and the related groundwater pollution affects, proportionally, more people than in rural areas. It is estimated that 70% of urban settlements in Tanzania are unplanned. The problems of urban unplanned areas include lack of centralised sewerage and the inaccessibility of emptying services for onsite technologies. This leads to increased groundwater pollution in areas where shallow wells are used.

According to the World Health Organization, 70% of diseases in Tanzania are water pollution related costing close to US$ 600 million annually. As such, we estimate that proper monitoring of water pollution can trigger increased and appropriate sanitation and water treatment which could lead to Tanzania meeting their Millennium Development Goals.

It is expected that the use of a bio-sensing system will also help collect data on the current state of groundwater as well as increase the awareness of the local population in groundwater contamination.

Potential impact
This project will help determine the current state of groundwater pollution in Tanzania, Africa as well as to develop a biosensor that will be able to increase the awareness of groundwater pollution and therefore drinking water quality in the region. Results will be communicated to the local population via the tools developed and will aid in the assessment of local sanitation and drinking practices. The project also has the ability to empower the communities to monitor their own groundwater. This initial work will establish collaboration between Newcastle University and ARDHI University as well as produce a set of scientific papers for worldwide dissemination of results.